Transitioning the Shipbuilding and Repair Sector to Net Zero: A Systemic Analysis of Carbon Impact

Shipyards are complex facilities based on the nature of work they undertake and are generally unique in their setup and layout. In addition, they are often the culmination of decades of upgrades and retrofits to what was originally a 19th Century facility. Consequently, it is a complex task to fully understand the carbon credentials of each facility. Rising to this necessary challenge, this research project will aims to fully understand and quantify a UK shipyard's carbon emissions across its entire operations. The purpose of this research is so that the shipyard can accurately 'see' the problem, and as such make informed changes to address it. As part of this research, the true carbon benefit into an existing electrification programme will also be undertaken, and will be used to underpin the data collection and research methods of a shipyard-wide assessment. The expansive and unique nature of the shipyard will require development of data collection and research methods, and direct application of the formulated approach by the researcher on site will be achieved with support from the existing facilities team.